University of Essex and CloudFM Group Limited

To implement a first-of-its-kind IoT, moving away from reactive monitoring and to develop a data analytics and visualisation engine for fault detection, risk assessment and multi-layered insight in Facilities Management.